Re-wilding our imagination: Reframing non-human animals through visual art to disarm speciesism

Using the practice of drawing and printmaking as an investigative tool, this research
will define a new position for 'scientific illustration' as one of anthropocentric
fiction, counteraction, and myth, rather than exact technical veracity. By
simultaneously exploiting and subverting the historical relationship between art and
science in order to 'describe' alternative interspecies relationships, this research
seeks to disrupt established species prejudices that impact negatively on
biodiversity. Art will be used to disarm speciesism and help increase empathy for
endangered and extinct British animals contributing to the shift in perspective that
is necessary for the age of the Anthropocene.